Studentship: Identification and characterisation of host-virus interactions responsible for resistance to disease caused by Infectious Bursal Disease Virus

Technical abstract
Chickens are a significant source of dietary protein for people world-wide. They are also susceptible to numerous viral infections, some of which are of zoonotic risk to humans. However, the interaction between viruses and chicken host-cells is only beginning to be understood. We plan to investigate this interaction further by determining which host genes are important in resistance to disease caused by Infectious Bursal Disease virus (IBDV), which infects and destroys B cells, and has caused significant morbidity and mortality, immunosuppression, and economic loss.

The principle research questions to be answered in this project are: “What are the host genes that determine restriction of IBDV replication and resistance to disease, and what are their mechanisms of action?” There is a genetic basis for disease resistance associated with an early robust Type I IFN response and reduced viral load in vivo (Ruby et al., 2006). We hypothesise that IBDV replicates less efficiently in B cells from disease-resistant birds than susceptible birds. We hypothesise that restriction in viral replication is due to the up-regulation of IFN stimulated genes (ISGs), and that differences in ISG expression between resistant and susceptible birds correlates to differences in viral replication disease resistance.